Platform Grant: Digital Music

The Centre for Digital Music (C4DM) at Queen Mary University of London is a world-leading multidisciplinary research group in the field of Music & Audio Technology. Established in 2001, and now with over 60 members, including academics, research staff/fellows, research students, and regular visitors, we are arguably the largest group in this area in the world. Much of our research is within the important RCUK Digital Economy / Communities and Culture theme, and our core competence in Digital Signal Processing has already been identified by EPSRC as "important to the UK" and an area for growth. The UK has the largest creative sector in Europe, and one of the world's largest music industries (CBI: Creating Growth, 2010).
Over the last 5 years, the music industry has undergone massive changes, with new digital and streaming services such as Spotify opening up new opportunities for startup businesses and SMEs, as well as large-scale music research. In parallel with this, as part of a strategic investment in creative technology and digital media at Queen Mary ("qMedia"), we have expanded our group to strengthen our expertise in music perception & cognition, music & language, and performance, to complement our existing strengths in signal processing, music informatics, and interaction.
This aim of this Platform Grant is to provide underpinning funding to allow us to continue to take a strategic view of our research. Our short- and medium-term strategy is threefold: "Music is out there" (Exo) plus "Music is in here" (Endo), built on underlying core competencies such as in digital signal processing (Core). We will do this through: undertaking adventurous feasibility studies, allowing rapid progress towards our strategic objectives; retaining strategic skills in Key RAs, maintaining important strengths and competencies in the group; strengthening our international links and building new interdisciplinary links through internship and outreach activities; maximizing the impact of our research through a new knowledge exchange strategy, including business partnerships and reproducible software and data; and undertaking public engagement activities to promote our research to a wide audience. We will also continue to help our RAs successfully develop their careers towards academia or industry, through activities such as mentoring, guest lectures, event organization, exchange visits and training courses, and we will also introduce new mentoring schemes for Investigators to maximize their potential.
Over the 5 years of the proposed Platform Grant, this concerted programme of research will achieve a step-change in modelling of human music processing and in its application to challenging industrial-scale digital music opportunities.

Potential impact
Potential beneficiaries of the research supported by this Platform Grant outside of the academic research community include anyone who could benefit from latest research in audio and music. Examples from various sectors are given below.

Commercial private sector:
* Commercial companies designing audio equipment, through easier access to new audio research
* Companies wishing to provide new ways for their customers to discover or access music based on music recommendation research
* Musicians and sound artists, through their ability to use new research methods and processes for new creative outputs
* Computer games companies, for improved game music and audio, or for new types of audio or music-based computer games
* Hearing aid and cochlear implant manufacturers, through access to new research applicable to hearing improvement
* Audio archiving companies, through access to the latest algorithms and methods for music information retrieval
* Television and radio companies, through ability to use the latest research in the design of new technology-based programmes or in new audio production processes.

Policy-makers and others in government and government agencies:
* Police and security services, through access to methods for analysing and separating audio signals.

Public sector, third sector and others:
* Healthcare workers who work with music and audio, such as music therapists, through new music and audio visualization tools
* Museums, through tools to measure and visualise acoustic properties of objects
* Libraries, through improved open access to our research results for the benefit of their users
* Standards organizations, through access to new research methods on which to base forthcoming standards
* Science promotion organizations, through availability of high-quality usable research tools attractive to people who may be interested in science.

Wider public:
* People interested in exploring music or other audio recordings at home, school, college or university, using the latest research, either for educational or general interest purposes
* Teachers in schools, colleges or universities who want to use our research-based software for teaching audio or music
* Audiences of creative output involving audio and music, through availability of new creative outputs or technology facilitated by our audio and digital music research.

Researchers employed on the project, other members of the group, or visitors to the group:
* Improved skills in research in the digital music sector, which may be transferred into e.g. the commercial private sector when they leave the group.